High Itensity Andromede Beams

The rate of the 12C+12C reaction is central to our understanding of fusion in massive stars. The challenge in understanding the relevant reaction rate is that it exhibits strong resonances on and below the Coulomb barrier. In this project, we will work with colleagues at IPHC Strasbourg to lead an experiment using the new Andromede accelerator at IPN Orsay. The 12C+12C reaction rate will be extracted from brute-force studies using the high intensity Andromede beams. A particle-gamma ray detection system will be designed and commissioned to facilitate this study.